Economic non-food sugar from variable mixed solid wase for high value chemical products

This highly collaborative UK-India academia-industry project aims to translate into an India context existing

technology for converting the biological fraction of mixed solid waste into non-food sugar that can be used in a

wide variety of sustainable and biogeradable products such as binders in the construction industry, bioplastics,

fermentation and pharmaceuticals. The bio-waste in India presents problems of collection, segregation and

unfavourable composition the project will develop new pre-treatments, better enzymes and a process

adaptable to different bio-wastes and capable of generating energy to power the plant and sell. A focus of the

project is to make the sugar for the right cost and quality. A pilot plant will be developed to produce to samples

for target markets and production data suitable for investment cases into full-scale plants. The project will

impact upon waste collection people and methods, regional authorities and companies, to help reduce

environmental burden, create wealth through new MSW plants, sale of non-food sugar, and develop

biocatalysts and processes that can be used elsewhere in the world particularly developing countries.